University of Hertfordshire and Thurlby Thandar Instruments Limited

To develop and embed the capability of using real time digital signal analysis techniques to produce a first to market standalone hand held radio frequency spectrum analyser.